Molecular mechanisms of kinesin-5s in fungal mitosis

Technical abstract
The goal of this project is to elucidate molecular mechanisms of the microtubule-based mitotic machinery in fungi. Fungi are important model organisms for mitosis research, but are also significant mediators of pathogenesis in a variety of settings. Kinesin-5 proteins - members of the ATP-driven, microtubule-based kinesin nano-motor superfamily - are essential for mitosis in many eukaryotes. They are involved in generation and maintenance of spindle bipolarity but the molecular basis for this activity is not well understood. Drugs that could specifically inhibit kinesin-5s would block fungal mitosis and are therefore interesting candidates for novel fungicides.

The proposed work will investigate the molecular mechanism of ATP-dependent force generation by fungal kinesin-5s in vitro and in vivo. First, the structure of microtubule-bound fungal kinesin-5 from the model organism fission yeast will be studied using sub-nanometre (<10Å) resolution cryo-electron microscopy. These structures will visualise fungal-specific contacts between the kinesin motor and its microtubule track, and reveal nucleotide-dependent conformational changes that drive force generation. This work will provide a mechanistic backdrop to investigations of kinesin-5 from the pathogenic fungus that causes corn smut, Ustilago maydis. This is an economically important, crop-damaging pathogen, but little is known about the molecular basis of kinesin-5 function in mitosis in this organism. We will study the molecular mechanism of force generation of recombinant U. maydis kinesin-5 motor domain using cryo-electron microscopy. This will allow us to identify elements within this motor that are important for function. We will test our mechanistic hypotheses by studying wild-type and mutant U. maydis kinesin-5 mitotic function in vivo using light microscopy. By studying these mitotic motors in vitro and in vivo, we will provide a platform for future investigations of novel fungicides.

Potential impact
Who will benefit from this research?

- Agrochemical industry
- Crop farmers
- UK economy
- The wider public
- Women in science

How will they benefit from this research?

The work described will lead to a greater understanding of essential mechanisms involved in cell division in fungi. Kinesin-5 motors could be potential targets for novel fungicides that block fungal mitosis and our research will aid development of these. Beneficiaries from this aspect
of the research would be the agrochemical industry, as greater understanding from academic studies such as ours could lead to more
effective generation of improved fungicides and, therefore, improved sales. We would aim to engage these beneficiaries as soon as possible.
This work would also ultimately lead to benefits for crop farmers whose output could be increased by control of fungal crop damage. In the
longer term, development of improved fungicides will also benefit the consumers of crop foods leading to general improvement of quality of life.

Science and technology will lie at the heart of global economic recovery, and we will liase with UCL Business (UCLB), who work with
Birkbeck researchers on technology development and intellectual property matters, and Exeter University's Research and Knowledge Transfer
Management Group, to maximise the impact of our discoveries. This will ultimately have benefits for the economic competitiveness of the United Kingdom. It is essential to retain talented young researchers in the UK, and the proposed research programme will provide an attractive research opportunity for excellent young scientists looking for multi-disciplinary areas of discovery. In addition, transferable skills - such as time- and project-management, presentation and collaboration - that can be applied in all employment sectors will be acquired, particularly through transferable skills training within the Institute of Structural and Molecular Biology and at Exeter University.

We will aim to make the discoveries of our research available not only to the academic community, but also to the general public. The PI has a
proven track-record of public communication of science, was the 2006 winner of the prestigious DeMontfort medal for science communication
(SET for Britain), has attended a BBSRC Media Training Day, presented her research to a general audience as part of Birkbeck Science Week 2012 and discussed her work at a Coffee for Cancer Club meeting at a local retirement community. The appointed PDRA and the PI will undertake to design web-pages for the PI's lab which are accessible to the general public and will seek to participate in other public understanding of science activities, for example by inviting sixth-form students to visit the lab and experience the day-to-day life of scientists. During the project period, the PI will arrange to visit her former girls' school to inspire future scientists, and will continue to be involved in advancing gender equality in science, engineering and technology through involvement with the Athena SWAN programme at Birkbeck College - she is a member of the steering committee that submitted Birkbeck's recent successful application for a bronze Athena SWAN university award.